Safe Transition to Digital Assistants for Aviation

The goal of the project SafeTeam is to progress on the human factors aspects on the use of digital assistants to aviation, including a deeper understanding on the technology and processes that will facilitate the adoption of AI tools and integration into operations, enhancing human cognitive abilities and potentially automation. SafeTeam is not purely concerned with the technical development of AI applications for aviation but rather focuses on those aspects and characteristics of integrating such digital assistance / AI tools that will ensure efficient and safe interaction with human operators. The efficiency / accuracy of the ML algorithms and AI solutions is of course of relevance to the research, but the core objective of SafeTeam is to facilitate the transition to digital assistants and ultimately AI-run operations from a Human Factors and safety perspective. The project will also look into approval and certification issues, concretely on aspects related to the human ability to operate sophisticated AI tools and explainability of AI operations. The project main goal of developing new humanmachine interaction concepts will run along important technical challenges required to reach TRL6, demonstrating several concrete use cases in relevant environments placen human operators at the core or the research. Particularly, leveraging the past work done on data infrastructures, the SafeTeam project will provide relevant environments integrated with the use cases, to be able to demonstrate the different ML algorithms and the human interactions with the enhancing awareness or automation case studies presented.